Development of an Innovative Modular System for Continuous Chemical Processing

The project, lead by Syrris, in collaboration with GSK, AMRI UK and the EPSRC Centre for Innovative Manufacturing in Continuous Manufacturing and Crystallisation will develop an innovative modular system for continuous chemical processing. It will develop modules that can be used by any chemical industry to perform unit operations such as liquid-liquid, liquid-solid and liquid-solid-gas phase reactions, crystallisations and aqueous work-up in a continuous process, with analysis. The modules will be scalable, easy to use, automatable and able to be quickly reconfigured into hundreds of conceivable single or multi step process systems. Within the project lifetime, this will enable GSK and AMRI to operate more efficient, high quality and sustainable processes with easier scale-up. After the project, commercialisation of these modules will enable the wider chemical process industry to benefit from the same advantages and generate significant exports for the UK.